Metrology for food safety in the circular economy: targeted and screening methods for contaminants in food and recycled packaging

To ensure a high level of food safety throughout production and distribution, it is crucial to improve and harmonise analytical techniques for contaminant quantification. This constitutes the basis for reliable data regarding food product compliance with regulations and for resolving disputes and minimising financial losses within the food industry. The project will develop reference methods and reference materials for quantifying contaminants in both food and food packaging, with a specific emphasis on recycled materials. These metrological tools will aid industries in guaranteeing the delivery of safe food and sustainable packaging while adhering to regulatory requirements.